Challenges facing all solid-state batteries

As we move towards net-zero, the demand for energy storage devices will continue to grow. Since the early 1990s, lithium ion batteries have revolutionised portable electronics, making them smaller and extending time between charges due to their high energy densities. More recently they have emerged as the technology enabling the electrification of transport and we will see more electric vehicles on the roads as the ban on the sale of new internal combustion engine cars approaches. However current batteries will not be able to meet all the demands of the future, new materials and battery technologies are needed to support the transition to renewable energy sources. Solid-state batteries have the potential to significantly increase the energy density - the solid electrolyte enables the use of a lithium metal anode. However there are challenges that must be resolved before the full potential of solid-state batteries can be realised.

When a solid-state cell is cycled, lithium metal is stripped and plated at the anode. Therefore the interface between the solid electrolyte and the anode is of great importance. For example, voids can form at this interface on discharge (stripping) and dendrites can form on charging (plating). In recent years we have made significant progress in understanding processes, e.g. the initiation and propagation of dendrites that lead to cell failure. Solid-state cells that are initially free from Li metal (so-called anodeless cells) are attractive but face issues such as inhomogeneous lithium distribution which can compromise cycling.

One approach to tackle the issue of dendrites is to deposit a thin layer of a material on the solid electrolyte surface at the anode, an interlayer. Many metals which form alloys with Li have been investigated as interlayers. However formation of these alloys usually involves significant volume changes resulting in strain and detachment. Carbons, such as graphite, can intercalate lithium with relatively small volume change and are also being investigated as interlayers. Recently excellent performance was reported using a carbon layer containing silver nanoparticles. It is topics related to the use of interlayers that this studentship will investigate. This project will involve exploring the effect of interlayer composition and structure on cell performance. This will be underpinned by developing a fundamental understanding of the processes occurring in these materials. This knowledge will guide the design of interlayers that will enable improved performance.

Forming interlayers and understanding the relationship between these factors and the performance of the anode is scientifically and technically challenging. This project will involve interlayer formation, testing in cells, designing and developing new techniques to investigate the structural changes taking place in interlayers during cycling. The project will require a number of materials processing methodologies, cell fabrication and in-situ/operando/ex-situ characterisation techniques, such as powder diffraction, microscopy and tomography.

This project falls within the EPSRC Physical Sciences and Energy and decarbonisation research areas.